ELAVL1: A multifunctional regulator of neutrophil phenotype with therapeutic potential.

Neutrophils are a type of white blood cell which protect against infection and aid healing of damaged tissue. However, when neutrophil function is not properly regulated, neutrophils can lead to increased inflammation and ultimately drive the pathology of both infectious and non-communicable diseases, in particular chronic inflammatory diseases. Dysregulated neutrophil function is at the heart of many multimorbidity syndromes, conditions where multiple inflammatory pathologies co-exist, and understanding how to harness neutrophil behaviour could be of significant benefit.
Neutrophils respond to environmental cues through dynamic changes in gene expression, allowing them to rapidly modify their function. A way in which they do this is via RNA binding proteins (RBPs). ELAVL1, is an important RBP with a key role in regulating neutrophil function during inflammation. We have identified tanshinone IIA (TIIA), a naturally occurring compound, as an anti-inflammatory agent that targets ELAVL1. Preliminary findings in zebrafish and human neutrophils suggest that TIIA reduces inflammation by modulating ELAVL1 activity. Given ELAVL1’s broader roles in gene regulation, our overarching aim is to identify neutrophil-specific roles for ELAVL1 to allow us to target pathological inflammation, while preserving essential immune function.
Our research programme is divided into three work packages (WPs):
WP1 will define ELAVL1’s downstream effects on neutrophil behaviour. Using in vivo zebrafish models, we will delete the ELAVL1 gene using the gene editing tool CRISPR-Cas9 as well as inhibit ELAVL1 function pharmacologically via TIIA. We will analyse neutrophil behaviour and function, allowing us to understand the roles of ELAVL1 in a living organism. We will also perform sophisticated RNA sequencing in human neutrophils and RNA ‘biotagging’ in zebrafish, which will identify the RNA transcripts that specifically bind to ELAVL1 under different inflammatory conditions. This will uncover neutrophil-specific ELAVL1 targets for further validation and determine whether ELAVL1 regulates key inflammatory pathways.
WP2 will identify the mechanisms by which ELAVL1 modifies RNA abundance. We will track mRNA stability, revealing how ELAVL1 influences RNA decay or persistence. We will also examine intron retention (a way in which cells retain parts of a gene they would normally lose), which is particularly common in neutrophils. ELAVL1's binding to intronic regions could control gene expression in inflammation, and this will be analysed using RNA sequencing and other gene expression assays.
WP3 will uncover how ELAVL1 function is regulated in neutrophils. This includes studying RNA editing, a way in which the cell modifies the RNA sequence to regulate RNA stability and binding of RBPs including ELAVL1. We will also study the role of chemical modification of RNA (i.e. methylation and phosphorylation) in modulating ELAVL1 target binding in zebrafish mutants.
Together, these WPs aim to generate a comprehensive map of ELAVL1 regulation and function in neutrophils. The outcome could lead to novel therapeutic strategies for inflammatory multimorbidity syndromes by selectively targeting ELAVL1 pathways, preserving immune function while resolving inflammation. This work also promises significant translational impact, potentially guiding drug discovery and leading to more precise, economically viable treatments for diseases marked by neutrophil-driven inflammation.